FDB Systems: A revolutionary platform which generates structured and machine-readable data from raw corporate filings, saving up to 99% of time

FDB Systems Ltd. is a rapidly growing UK-based SME specialising in fintech. FDBSystems was founded by Simon Mahony (an Entrepreneur and Investment Analyst) and Bogdan Panait (a Software Engineer and Quantitative Trader). In the UK and Europe corporate filings are not standardised and are distributed in PDF format. As a result, investors, shareholders, regulators and law enforcement are unable to use cutting edge Natural Language Processing (NLP) techniques. FDBSystems will produce the first structured and machine-readable data from UK and European company filings enabling users, for the first time, to employ NLP tools in this area.